Crypto-Gambling and Sport: A Rapid Evidence Review of Practice and Literature

The purpose of this project is to investigate the growing partnerships between sports organisations and crypto-gambling companies, an area that remains largely unexamined despite the potential risks to consumers. These partnerships are increasingly visible in UK and global sport, yet often involve crypto-gambling organisations that operate outside of UK regulation. Further, the complicated processes required to use cryptocurrencies, including digital wallets, seed phrases and gas fees are unlikely to be familiar with the average consumer, while placing bets in cryptocurrencies also creates a “double unknown”; if the stakes placed use volatile cryptocurrencies, this may result in the fiat value of the stake increasing or decreasing, both before and after the bet is settled.
While research has into sponsorships by more traditional gambling firms is prevalent, the largely unregulated and volatile crypto-gambling industry remains largely unknown, both in terms of academia and practice. Key questions include, which companies are sponsoring sports organisations, activation tactics and whether safer gambling messages are included in marketing and advertising?
To address this gap, this research will deliver two key outputs:

A rapid scoping review of academic and grey literature on crypto-gambling marketing, its links to sport, and associated risks. This review includes research on the marketing of gambling and cryptocurrency products, links between cryptocurrency investment and gambling and ethical sports.
A database mapping partnerships and activations between sports entities and crypto-gambling firms. This will identify which sports organisations have partnered with crypto-gambling companies, the nature of these partnerships (such as shirt sponsorships or social media campaigns), and whether safer gambling messages are included.

This research addresses policy questions raised within the 2023 UK Government’s Gambling White Paper, which highlights the regulatory risks in the use of cryptoassets as payment for gambling, flagging source of funds verification, concerns around the security and volatility of funds held, and the added costs and delays associated with transaction fees.
Impact is embedded into this project from the outset, with the involvement of Fast Forward underscoring the practical importance and ensuring the findings feed into Fast Forward’s ongoing work to support young people and the creation of outputs for youth-focused resources. The research will also inform DCMS and standards bodies such as the Advertising Standards Agency, with knowledge and evidence to develop rules and guidance on such sponsorships, and produce actionable recommendations for sports organisations on areas such as youth-safeguarding.
Through mapping this current landscape and synthesising both academic and practical evidence, the research will help shape policy and practice in a fast-evolving area.